BIOCOAT (Biocompatible Innovative Orthopaedic implant based on lubricious COating Advanced Technologies)

The BIOCOAT project is a technical feasibility study to will allow the application of existinv coating processes to a new area, from the single use disposable medical device field to the long term implantation field. BioInteractions Ltd and Aurora Medical Ltd are coming togheter to build the coating technology block required to develop a novel, minimally invasive implant and procedure. This would provide a cost effective solution, in particular for the older frail patient group in which joint replacement operations have high complication rates, and as an alternative to NSAIDs for the treatement of arthritis pain. In the context of an ageing population and increasing obesity as well as the econmic pressure facing health services worldwide, the innovative implant would allow NHS savings of more than £130m per year 5 years after the start of the clincal trial, and offer a novel, cost effective solution to Health Services worldwide. In the longer term the type of technology developed inthis project will provide a strong competitive advantage to the UK and Europe.